Catalytic Science in the Harwell Research Centre

Catalysis is a core area of science that lies at the heart of the chemicals industry - an immensely successful and important part of the overall UK economy, where in recent years the UK output has totalled over 50B and is ranked 7th in the world. This position is being maintained in the face of immense competition worldwide. For the UK to maintain its leading position it is essential that innovation in research is maintained, which can be achieved through bringing together the internationally leading academic activity that exists in the UK in this key area of contemporary science. We therefore, aim to create a Centre for Catalysis at the central facilities which will help to keep the UK at the forefront of this crucial scientific and technological sector. The Centre will be established in the Research Complex at Harwell which will allow us both to work closely with the central facilities, to whose development the project will also contribute, and to interact with and contribute to the broader scientific community on the Harwell/RAL Campus The major developments in the in situ characterisation of catalytic materials that have taken place in the recent years have been of immense importance in addressing the complex scientific problems posed by catalytic science The Centre will therefore in pursuing a wide ranging programme of research in catalytic science, develop state-of-the art in situ facilities that will be used for experiments to be conducted at the Diamond, Synchrotron Radiation, ISIS Neutron Scattering and Central Laser Facilities. Such experiments will allow us to probe the structure and evolution of catalysts at the molecular level during their operation; but their effectiveness will require the on-line studies to be integrated with off line experimentation in the Complex, within which we will establish a broad range of experimental facilities. An extensive programme of applications will be undertaken, with strong emphasis on the following central themes in contemporary catalytic science:* Sustainable Catalyst Technologies for Organic Transformations* Catalysis for alternative fuels* Catalysis in the Protection of the EnvironmentBy coordinating the expertise of the collaborative groups, in novel areas of catalytic science enabled by the facilities on the Harwell/RAL campus, we will provide a platform for new initiatives that will provide a hub for UK catalysis research and will give substantial added value to the existing investment in catalytic science. Moreover by working together, the UK scientific team will be able take centre stage and lead the world in this crucial field.The impact of the Centre will be further promoted by a vigorous and effective dissemination strategy which will develop strong interactions with a wide range of academic and industrial groups and with the broader scientific community.

Potential impact
The establishment of the proposed Centre in the Research Complex at Harwell will have wide ranging benefits and impact on the academic community and on industrial and manufacturing sectors in the UK; it will also have broader economic, environmental and social impact. The chemical sector is a major component of UK industry, and includes global players such as GSK, Astra Zeneca, Pfizer, Johnson Matthey, BP and Unilever. Catalysis is at the heart of these industries and the underpinning fundamental science developed by the Centre will be of key importance in the development of future technologies. The impact on the academic community will be broad. The Centre will promote further collaborations between leading groups in catalytic science, but will also have impact on other disciplines including biosciences, materials and computational science. By contributing to facilities development the project will also benefit the broader user community. Societal impact will follow from advances enabled by the research in sustainable manufacturing leading to greener and cleaner processes and products with reduced environmental impact. Contributions will also be made to the provision of sustainable energy and reductions in energy demands of manufacturing sectors. Additional societal impact will follow from the role of the fundamental research undertaken by the Centre in assisting the development of advanced routes to new pharmaceutical products. The UK economy will benefit from the role of the Centre in assisting innovation in catalysis manufacture. The large and successful chemical sector, including over 3200 companies and a dynamic SME component, faces intense international competition. The collaborations and interactions both within the Centre and between the Centre and Industry will promote economic impact, which will extend beyond the chemical sector to industries that rely on advances in materials and processes, including automotive, aerospace and electronics sectors. Knowledge exchange will be vigorously promoted by the Centre through greater integration between the participating research groups and their extensive networks of collaborations and with scientists and facilities on the Harwell/RAL campus. This exchange will lead to scientific advances not only in the development of state-of-the-art equipment but also in sustainable chemical processes. The people benefits and impact will be substantial by the provision of trained research workers whose skills will be necessary for R&D programmes required for market innovation to occur. The management and dissemination plans are designed to maximise impact. The Management Board at the Centre will monitor and advise on impact and the annual dissemination conference will be aimed at the key beneficiaries. The collaborating team have wide ranging experience in the dissemination of their science and the promotion of its impact.